Development of an Environmentally Responsive Self Healing Coatings

Hexigone and Swansea University are designing a coating that is self healing and 'intelligent' as it will only heal itself when the coating is compromised. The coating will enable a longer lifespan of the product and is more environmentally friendly than current coatings.